Artificial Intelligence enabled highly efficient Diffusion Tensor Cardiac Magnetic Resonance

In vivo Diffusion Tensor Cardiac Magnetic Resonance (DT-CMR) provides a means for non-invasive interrogation of the 3D microarchitecture of the beating heart, which no other clinical test allows. This unique and innovative technology offers great potential to improve clinical diagnosis through novel microstructural and functional assessment but is currently very inefficient. Simultaneous Multi-Slice (SMS) MRI technology allows the acquisition of several 2D slices through the heart, improving DT-CMR efficiency tremendously. However, SMS often fails in the heart and information from one slice erroneously ends up on a different slice, known as "interslice leakage" artefact. Artificial Intelligence (AI) algorithms will be developed and combined with SMS DT-CMR to minimise/remove interslice leakage artefacts and pave the way for DT-CMR clinical translation.